MRI Remote Scanning Safety System with EMC development in the ELF band.

Hospitals are increasingly using electronic devices and equipment in patient care. Diagnostic equipment and monitoring systems in radiology departments are particularly prolific. The electromagnetic (EM) environments within hospitals are becoming less predictable and the task of managing the risks of interference compromising critical medical equipment is getting increasingly complex. Nowadays, passing regulatory EM Compatibility tests no longer implies a medical device is safe and effective in its intended use environment. Understanding and managing these risks is the main motivation for the overall LaRambla European collaborative programme.

Within the electromagnetic spectrum, the Ultra Low Frequency (ULF) band 0.3-3.0 cycles per second is the least studied. It is largely neglected because it has no impact upon the vast majority of modern electronic devices. However, it can have a strong impact upon a few but very important devices in diagnostic radiology. The most vulnerable are ferromagnetic detection systems, FMDs, that are MRI safety devices, and to a slightly lesser extent, MRI scanners. FMDs detect steel objects where the magnetic attraction to the MRI's electromagnet cause them to become dangerous projectiles. FMDs detect in the ULF band and provide safety warnings, so interference in this band compromises their effectiveness. Regarding the MRI scanners, strong ULF interference directly results in reduced image quality.

Within this context, Metrasens will be making a key contribution to the LaRambla collaboration. We will develop means to mitigate ULF interference in FMDs using electronic design, software and physical approaches such as shielding. Additionally, we will investigate the sources of ULF within hospital environments use these to provide inputs to the core LaRambla programme for modelling and risk management of ULF interference. In this way problematic ULF interference can be mitigated at source for new facilities and refurbishments.

Metrasens will also contribute to a to a 'Use Case' for the overarching project. 'Use cases' are for testing the EMC models and risk analysis developed in the main programme. One 'Use Case' is a pioneering self-scanning MRI capability based at the University Medical Centre, Utrecht, who are developing MRI examinations that are unattended by radiological staff. Automation of the patient flow and FMD patient safety screening is essential. Metrasens will develop the safety system to autonomously control entry into MRI by using FMDs, other sensors, AI communications to guide the patients, and to operate the door lock on the MRI door. Immunity from ULF interference is essential to maximise reliability.